University of the West of England Bristol and Aber Instruments Limited

To embed advanced electronics and sensor knowledge enabling the development of innovative cell measurement systems capable of being used with multi-well plates.